S3A: Future Spatial Audio for an Immersive Listener Experience at Home

3D sound can offer listeners the experience of "being there" at a live event, such as the Proms or Olympic 100m, but
currently requires highly controlled listening spaces and loudspeaker setups. The goal of S3A is to realise practical
3D audio for the general public to enable immersive experiences at home or on the move.

Virtually the whole of the UK population consume audio. S3A aims to unlock the creative potential of 3D sound and deliver to listeners a step change in immersive experiences. This requires a radical new listener centred approach to audio enabling 3D sound production to dynamically adapt to the listeners' environment. Achieving immersive audio experiences in uncontrolled living spaces presents a significant research challenge. This requires major advances in our understanding of the perception of spatial audio together with new representations of audio and the signal processing that allows content creation and perceptually accurate reproduction. Existing audio production formats (stereo, 5.1) and those proposed for future cinema spatial audio (24,128) are channel-based requiring specific controlled loudspeaker arrangements that are simply not practical for the majority of home listeners. S3A will pioneer a novel object-based methodology for audio signal processing that allows flexible production and reproduction in real spaces. The reproduction will be adaptive to loudspeaker configuration, room acoustics and listener locations. The fields of audio and visual 3D scene understanding will be brought together to identify and model audio-visual objects in complex real scenes. Audio-visual objects are sound sources or events with known spatial properties of shape and location over time, e.g. a football being kicked, a musical instrument being played or the crowd chanting at a football match. Object based representation will transform audio production from existing channel based signal mixing (stereo, 5.1, 22.2) to spatial control of isolated sound sources and events. This will realise the creative potential of 3D sound enabling intelligent user-centred content production, transmission and reproduction of 3D audio content in platform independent formats. Object-based audio will allow flexible delivery (broadcast, IP and mobile) and adaptive reproduction of 3D sound to existing and new digital devices.

Potential impact
Virtually the whole UK population are consumers of audio content. S3A will deliver to listeners a step change in the quality
of perceived sound, and provide new opportunities for UK creative industries to generate wealth through the artistic
exploitation of new audio-visual technology.

S3A's scientific and engineering advances will ensure that UK research remains at the forefront of spatial audio and pioneers new integrated audio-visual signal processing methodologies. This research will enable UK creative industries (broadcast, film, games, interactive media) to develop and exploit the best future spatial audio production and delivery technologies that add value to listeners' experience. The UK is a world-leader in audio-visual content production which is a growth sector contributing 12% (£120B) to the economy with over 2.5M employees. Consequently the UK is extremely well placed to exploit S3A research through creative/technology SME's(KEF,DTS,Orbitsound), TV (BBC), film (DNeg, Framestore, MPC), games (EA, Sony, Codemasters). S3A will enable UK creative industries to lead future technologies and standards for spatial audio and object-based audio-visual production.

Pathways to impact include:
(1) collaboration with the BBC to realise S3A technology in the next generation of spatial audio for broadcast and IP networks;
(2) working with games/film/web companies to address their requirements for spatial audio production & reproduction;
(3) leading international open standards for spatial audio through the BBC who are actively engaged in ISO/MPEG standards for audio and visual content;
(4) licensing of S3A technology to UK SME's for integration in mobile and home platforms;
(5) engagement of representative bodies to ensure needs of the hearing impaired are addressed;
(6) collaboration with creatives on showcasing the potential of spatial audio to deliver new listener experience;
(7) engaging the public in S3A research through spatial audio test broadcasts and web-based interactive media with the BBC
(8) public engagement with the science behind S3A spatial audio through pilots for feature documentaries on BBC TV/radio with involvement of co-investigator Prof.Trevor Cox who is a regular science commentator;
(9) open source tools for amateurs & professionals to edit/stream 3D sound to support active engagement in creative use of spatial audio;
(10) workshops to foster an audio-visual research community bringing together audio and visual researchers from both academia and industry.